Shared Autonomy For Kinesthetic Tools

Remote control of manipulators in industry, such as concrete spraying, is generally repetitive and requires a high level of concentration and manual dexterity. Excessive cognitive loads can lead to fatigue that can become dangerous. The development of sensing devices (eg RGB-D cameras) and compliant feedback will allow shared control robotic systems to improve workflow and reduce operator burden leading to a safer working environment for workers, improved joy quality, and reduced costs.

The intention of this work is to address the scientific problem of developing computationally efficient approaches for shared autonomous control systems that blend kinesthetic operator input and sensory data that modulate the motion of a robotic device performing a manipulation task. We will develop methods on the KUKA LWR arm (fixed-base arm) and Dual UR5 Clearpath Husky (dual arm mobile-base) platforms to demonstrate the platform independence of this work.
=====